Machine learning in adaptive optics for improved biological imaging

Optical fibres, due to their thin shape, offer a powerful tool with which to acquire images of neurons within the delicate tissue of the brain while causing almost no mechanical damage. However, if optical fibre imaging is to be used in animals that are behaving normally current fibre techniques are not yet suitable as images cannot be formed should the fibre become bent.
This project aims to develop a solution to allow imaging through an optical fibre as it bends, thereby allowing biologists to perform minimally disruptive optic fibre imaging in the brain of behaving animals.
BBSRC priority areas addressed:
Technology developments for the biosciences.